SEQUENCING THE GENIC PORTION OF SEEDS OF DISCOVERY ADVANCE PRE- BREEDING GERMPLASM TO UNCOVER THE GENETIC VARIATION

Technical abstract
OBJECTIVES

? Design, build and test a genic sequence capture probe-set based on the gold standard

reference of the genic portion of wheat

? Re-sequence 20 CIMMYT elite lines used as parents in CIMMYTs global breeding

programs and 100 of the advanced pre-breeding derived lines

? Re-sequence 200 lines of the high biomass association panel generated from the world

wheat diversity panel

? Associate performance in marginal environments with genomic regions and

potentially candidate genes and SNPs

? Develop a powered by iplant/Cyverse as a community repository for phenotypic,

genotypic data and bioinformatics tools developed as part of this project